NeuroVirt - Immersive Virtual Reality for Post-Stroke Movement Recovery

For effective movement recovery, stroke survivors are required to perform frequent rehabilitation exercises. However, due to the overloaded healthcare system, stroke survivors do not reach their full recovery potential as good quality rehabilitation is only provided with therapists present and access to the required intensity and length of physiotherapy is low.

NeuroVirt utilises immersive virtual reality, motion sensor technology and gamification to incentivise movement rehabilitation and quantify recovery.

NeuroVirt's unique technology is focused on providing high quality, fun and effortless rehabilitation in a patient's home whilst detecting and correcting for non-optimal movement patterns. This way stroke survivors can meet their required rehabilitation hours and intensity whilst recovering better and faster with a clinically trusted device. Detailed recovery data can be monitored, and physiotherapists can prescribe individualised therapy through the NeuroVirt app.

NeuroVirt co-designed and developed its product based on stroke survivors' and clinicians' needs ensuring the solution is user-friendly, safe and engaging. The Innovate UK Fast Start grant will support NeuroVirt to develop long-term gameplay elements to improve adherence rates to the use of Neurovirt at home and ensure the technology is comprehensive for people with speech and language difficulties following a stroke (Aphasia), increasing accessibility and the addressable market.

This project benefits from strong academic and clinical collaborations with a multidisciplinary team of physiotherapists, occupational therapists and speech and language therapists at Hobbs Rehabilitation.